Fast Make for Demonstrators and Low Volume

To launch a globally competitive engine product that will meet the demands of the future commercial narrow-body and wide-body civil aircraft it will be necessary to deliver a significant increase in efficiency compared to current state of the art engines. A range of component, system and engine level tests and demonstrators will be required to support technology development and validation in representative test environments ahead of new customer product launches. A central requirement to achieve this objective will be to develop a highly responsive UK fast make manufacturing capability to support the anticipated demand for research and experimental components. A project is planned to be launched which will develop fats make business process, identify target components which are novel and representative of future engine demonstrator requirements, select UK manufacturing sources and launch manufacturing plans to produce parts and develop capabilities. The proven manufacturing capabilities and suppliers will be well positioned to benefit from future research and experimental programmes which need reliable access to a responsive fast make supply chain